Working the Playground: Urban Gardens and Sustainable Futures?

As a cultural geographer, I try to understand how people, places, power relations and cultures shape our social life. My research focuses on how people make sense of their lives and their urban environment through gardening in cities. I study the complex field of everyday interactions between people, plants and animals, and thereby further our understanding of how ideas of work and play are formed and redefined in urban gardens. I talk with urban gardeners, join in with their activities and observe what they do over a longer period of time. This in-depth engagement helps to make visible the rich embodied experience of cultivating an urban garden and sheds light on both the hard work of looking after a garden and the sensory and social play of this practice. This research makes a difference by providing a nuanced understanding of the social, environmental and economic implications of urban gardening. It furthermore puts to the fore that allotment, community and guerrilla gardens are important parts of people's everyday lives in cities and makes a case for protecting and enhancing these meaningful places.

During the fellowship, the internationally recognised architecture and art studio muf architecture/art and I plan to work together to influence urban policy making in London on themes of sustainability, community and the public realm. This collaboration with muf architecture/art, which as one of the Mayor's Design Advocates has a role in delivering projects championed by the Greater London Authority (GLA), involves disseminating the research results of my PhD thesis and translating these findings into forms that can inform policy making processes. All three case studies for my PhD research were situated in London. The extensive and in-depth study of an allotment site, a community garden and guerrilla garden sites provides a rich evidence base for the formulation of urban policy on green spaces and their socialities. The fellowship will also facilitate an exchange of knowledge between the London context of urban gardening and Berlin, through an overseas research visit to the Technische Universität Berlin.

The fellowship will contribute to current debates on urban sustainable futures and the new London Plan; it will argue that allotment, community and guerrilla gardens do not just have an environmental impact, they are not just green spaces that contribute to the city's biodiversity and cleaner air, but that they are specific sites of sociality as well.